AI-based decoding of evoked neural activity to study bilingual language processing

There are more people in the world who can speak two or more languages fluently than people who speak only one language. How are the languages of these bilinguals represented and processed in their brain? Traditionally, neuroimaging and behavioural techniques have been used to develop theories about language storage and processing. Recent studies have shown that insight about how multiple languages are represented in the brain can be gained from decoding language from neural activity. A particular interesting approach is cross-language decoding, which involves decoding brain activity of words in one language and use that to decode words of another language. Whereas most studies in the literature have used functional magnetic resonance imaging (fMRI) data for decoding language, recent studies have shown that decoding language from evoked non-invasive electroencephalography (EEG) data is also possible. However, decoding accuracies obtained have generally been low.

This project aims to study the time course of the activation of within- and between-language representations in the bilingual brain by decoding evoked EEG activity across multiple modalities (visual and auditory). In particular, the project will focus on semantic representations. The project will involve designing and conducting EEG experiments with bilinguals to obtain data for decoding. Furthermore, the project will make use of state-of-the art machine learning techniques and advanced large language models to improve decoding accuracy.